Development of power-scalable and wavelength-flexible fibre lasers in the two-micron wavelength band to serve the needs of emerging applications in

Development of power-scalable and wavelength-flexible fibre lasers in the two-micron wavelength band to serve the needs of emerging applications in medicine and materials processing.